Developing Novel Approaches to Improve the Production of Biologically Active Proteins

Technical abstract
We are interested in discovering and exploiting fundamental mechanisms that control how our genomes function. Regulatory genes with untapped potential include the RNA binding proteins (RBP); a structurally diverse group of proteins encoded by more than a 1000 genes. This class of gene plays fundamental roles but their biology and utility remains largely unexplored. RBP are already known to be involved in the adaptation to stresses and these responses frequently involve changes of gene expression mediated by post-transcriptional mechanisms.